Viral Persistence

Technical abstract
There is no single mechanism adopted by viruses to establish a persistent infection, and the propensity for persistence can vary between closely related viral serotypes. Therefore, studying the natural hosts has enormous advantages over model species for dissecting the detailed molecular processes and pathways involved. The suite of biological mechanisms leading to persistence can be complex and the outcome of infection can vary depending on minor variation in the virus, host or indeed other environmental influences. Consequently insights into the entire process of viral pathogenesis leading to persistence is crucial to both identify targets for disease control and in making sure that any interventions are not likely to exacerbate disease. These studies build on the established, integrated and systems approach to animal infection studies that is a unique strength of the work undertaken at Pirbright. The studies in this topic is particularly closely linked to the ‘recognition and control of virus infections’ topic where the host innate and adaptive immune responses have failed to clear an infection.

Marek’s disease virus (MDV) has developed multiple mechanisms for evading clearance by the host for and persisting. Avian hosts have adapted by initiating a balanced immune response that does not cause untoward tissue damage, but restricts virus replication to tolerable levels. Understanding this dynamic equilibrium is challenging, but very important to develop innovative intervention control strategies. African buffalo can become persistently infected with foot and mouth disease virus (FMDV) creating a virus reservoir that influences viral evolution and transmission to cattle. Understanding the process of persistence will be an important component of any future eradication programme in Africa and could identify opportunities to control this disease in cattle. Porcine respiratory and reproductive syndrome virus (PRRSV) strains are poor inducers of type I interferon (IFN) both in vitro and in vivo. PRRSV antagonises the production of type I IFN by infected cells in order to facilitate viral replication and persistence. Indeed, replication of the virus in porcine alveolar macrophages can be controlled by IFN-a treatment.